X-ray generation in high energy density plasmas.

I earned my undergraduate degree in Computer Science from Aberystwyth University in 2021. Subsequently, I dedicated two years to working in the financial industry as a software developer but have now returned to university to do a PhD in Nuclear Fusion. Motivated by a commitment to the well-being of fellow students, I am drawn to the role of PGR Students' Officer. I seek to address pertinent issues affecting PGR students at the University and within the GSA, fostering an environment conducive to academic success and personal growth.